Personalised Games Platform

The goal of this project is to develop an online, direct-to-consumer (D2C) personalised game platform that puts the fun back into gift-giving through an interactive experience.

The platform will allow customers to buy and personalise a digital game that can be sent to and played directly on the recipient's mobile device (for example, from a parent to their child on their birthday). It will offer up an eco-friendly alternative to traditional greetings cards, as well as a more interactive and engaging alternative to e-cards.

Based on our existing digital game technology, customers will be able to use an editor tool to customise elements such as the character's features and the messaging. Recipients will be challenged to play the game and achieve a certain score to unlock a hidden message or prize (such as a voucher code).

For over a decade, we've specialised in building fun digital games for our business clients that repeatedly provide positive engagement between their brand and audience. The knowledge and expertise we've already invested into the game development will be applied to this consumer-focused service, creating an innovative new business that brings people together and provides an additional revenue stream to support our ambitious growth plans.